Marine applications of electric turbo-compounding for waste heat recovery

The objective of this collaborative industrial development project is to deliver a design solution and prototype hardware to demonstrate the application of electric turbo-compounding on marine diesel and gas engines to TRL 6. The core technology has already proven effective and reliable in land-based stationary powergen applications using similar base engines, however this project addresses two innovative development directions; the transfer of the technology into the maritime environment with all the challenges and additional regulatory requirements that entails, and also the scaling up of the technology to the engine power range more prolific in this sector, 2-4MW per engine. The track record for this technology in land-based applications is strong with fuel savings of 6-8% compared with the base engine performance being typical. The reduction in fuel utilised for a given voyage is accompanied by an attendant reduction in harmful emmissions - with strong adoption of this technology, it is predicted that millions of tonnes of CO2 emissions could be prevented.